Ethical Deliberation Dialogues

The main aim of this project is to design and implement an argument-based dialogue system that allows a human and machine agent to jointly deliberate over moral dilemmas. The key research objectives are to construct a conceptual framework that encapsulates the moral cases to be discussed in a particular dialogue, the dialogue locutions, and a system for dialogical reasoning about the information exchanged. Additionally, I am seeking to answer whether a strategy that the machine agent can used to participate in a dialogue can be defined, such that it can help the human elicit and resolve contradictions in the arguments asserted during a dialogue, and whether the information exchanged can be used as a set of guiding principles to help a machine agent to act ethically in the real world.

To achieve these objectives I will define a dialogue system using either an existing or novel structured argumentation system to facilitate deliberation over specific moral dilemmas. I will then investigate whether it is possible for a machine to both participate in a dialogue and inductively learn how to apply the reasons provided by a human agent to novel cases that could represent scenarios in the real world. The expected novel contributions are a computational dialogue system that can be used for ethical deliberation, a strategy for a machine agent to employ when participating in a dialogue, and a learning process that allows the machine to be trained through a dialogical exchange.

This PhD is relevant to the following EPSRC research areas: artificial intelligence technologies, human-computer interaction, and ICT networks and distributed systems.